Rapid, on-chip, multiplexed detection of sepsis-causing organisms from blood samples

BioGene, BG Research, and the University of Hull are working together to bring rapid, accurate testing for sepsis to the point of care. The system will identify not only the pathogen but also provide information on its antibitiotic sensitivity and in less than 1 hour, allowing the clinical team to correctly and rapidly treat the infection, saving both lives and costs to the NHS. Building on over 10 years of experience and research this innovation should reduce the impact of this life threatening condition and keep the UK at the forefront of medical diagnostics.